Robust Data-Driven Optimisation for Uncertain Chemical Processes

Using data-driven algorithms to control chemical processes offers an opportunity to improve product quality and ensure cost-effective production. The robustness of these algorithms gauges their performance in the face of uncertainty or disruption, which serves as the motivation for the creation of robust algorithms aimed at ensuring reliable chemical process performance. Thus, the general objective of this PhDis to develop robust data-driven control and scheduling algorithms for chemical processes. These algorithms will utilise robust reinforcement learning (RL) which is a data-driven algorithm which uses trial and error to optimise a performance metric under disturbances and uncertainty.